The University of Manchester and High Voltage Partial Discharge Limited

To embed capabilities in high voltage variable speed drives and voltage source converters to support the strategic development and expansion of condition monitoring technology.